Large Scale Analytics

Large Scale Analytics: replacing costly intermediate computations with carefully chosen approximations can offer orders of magnitude improvements in efficiency, at the cost of tightly bounded uncertainties in the final results